Unleashing the West of England Creative Cluster to design uniquely interactive, experiential and immersive tools to support writers

PinTale was founded in 2023 when one of our Co-Founders was battling with writing her first novel. She had turned to writing support software, but had found them to be little more than digital versions of filing cabinets and post-it notes. The other two Co-Founders had worked in innovation and tech for the past 15 years, and thought there must be a better way. PinTale was born.

Things have moved quickly in the past year, We've had two Innovate UK grants to develop the concept; and are now starting a third to build the core platform.

The PinTale system uses large language models to automatically structure a writer's notes and thoughts, powering unique plotting and editing tools. Writers can use interactive plotting tools to plan their story structures, themes, and character development, and when writing can access the right information from their notes at the click of a button. Our editing tools enable writers to evaluate their writing as they go, generating visualisations of their structure, pacing, intensity and mood.

This project will supercharge PinTale. We'll be working with the South West creative cluster, including CAMERA at the University of Bath, and Rocketmakers, to explore cutting-edge XR technologies that can enhance PinTale and meet the needs of writers in new and exciting ways. We'll then be working with our community of writers to co-develop these ideas and make sure they deliver what writers really want -- with novel psychological evaluations.

Once we've built PinTale, we'll be able to bring a completely new type of writing support tool to the market, with uniquely interactive, experiential and immersive tools to support writers in plotting and editing their texts.

We'll coincide our launch with National Novel Writing Month, when 400k writers are joining the challenge to write 30,000 words in one month. The innovations in this project will enable us to deliver an even more valuable product -- making PinTale the system that writers want to choose.